Connected Care for Obesity: Scaling Access, Enhancing Experience, and Optimising Outcomes

**Connected Care for Obesity: Scaling Access, Enhancing Experience, and Optimising Outcomes** is an Innovate UK-funded programme under the Obesity Pathway and Innovation Programme.

This exciting initiative will transform weight management support across Norfolk, Suffolk, and North East Essex. Currently, access is complex, referral routes vary, there is also not enough support for all those who need it and those most in need - often in coastal and deprived areas - face the greatest barriers.

This service will change that. The programme aims to support up to 31,000 patients annually.

It has been designed to transform how people enter, move through and benefit from obesity care by integrating digital innovation, clinically led pathway redesign and community-based delivery.

**Key features:**

Using population health management techniques to actively find people at highest risk of obesity-related complications, targeting support where it's needed most.

There will be one single entry for all weight management needs -- patients will be assessed, using Artificial Intelligence to process referrals and recommend the most suitable service, with specialist oversight. Options will include local and national weight management services and the Complex Obesity Service. Whether a patient needs digital education, dietetic input, obesity medications, or specialist care including bariatric surgery there is one entry point for all these services. Within the Complex Obesity Service, we will enhance the offer to include digital education, ongoing guidance and support.

New Neighbourhood Access Accelerator Hubs (NAAHs) will deliver lower-complexity pathways and care closer to home through collaboration between ESNEFT Complex Obesity Service, community pharmacies, and digital providers.

This will include an increase in locations for access to obesity management medications and flexible options via community pharmacies and digital providers, improving convenience for those who struggle to reach hospital services and offering patient choice for how care is received.

Designed with input from service users and providers, the model ensures people receive the right support, in the right place, at the right time. This modernised approach to weight management pathways will guide patients throughout their journey while minimising impact on primary care.

Clinically aligned with NICE guidance and rooted in equity-first design, the programme supports the NHS Long Term Plan's three shifts:

* Treatment to prevention
* Analogue to digital
* Care closer to home

This work will change lives, empowering people living with obesity to access a world-class, streamlined, and integrated service - whatever their level of need.